Kengin Metaverse Engine MVP

Kengin is a metaverse game engine. It allows gamedevs to create rich multiplayer worlds with ease.

Our focus on Pixar's Universal Scene Description format means that studios can shorten the art pipeline and get their virtual world's published quickly and easily.

The engine is written in Rust, with a strong focus on performance and safety.